Resilient Crops: Forages for sustainable feed food and environment

Technical abstract
Forage crops: To address challenges associated with adapting UK grasslands to agricultural and environmental needs we will determine the mechanisms underpinning crop performance and ecosystem impacts of different forage species (perennial ryegrasses and clovers) under different management practices across the altitudinal gradient. Key targets include understanding the genotype by environment interactions and how this affects productivity and feed quality. Genetic technologies have the opportunity We will address bottlenecks in the implementation of biotechnologies (including gene-editing) for perennial ryegrass.